Multi Camera Real Time Object Tracker' - 'Tag and Track' (TnT)

Ipsotek Ltd (Ipsotek) is an established market innovator with unique video content analysis
techniques and IPR based on enriched video metadata. The key objectives/aims of the project
are to be able to accurately, automatically and retrospectively ‘Tag and Track’ (TnT) specific
moving objects through an area covered by multiple cameras.
The TnT project aims to extend these concepts by developing new solutions for;
1) Scene understanding;
2) Crowded scene analysis;
3) Algorithms and models to enhance metadata and analysis performance;
plus undertake
4) Site based operational demonstrators for validation of performance.
The majority of present day intelligent ‘detect & alarm’ systems provide only rudimentary
automated triggers. In other areas video used for retrospective event analysis and forensics
requires close scrutiny of footage which can currently only be achieved manually. This is also
limited to single channel (camera) content and is therefore time-consuming, costly and errorprone.
The innovation and novel aspects of TnT will include:
1) Solving the problem of tracking objects in a single crowded scene. This is a limitation in all
video analytics systems that significantly hampers deployment in real world environments.
This alone merits consideration for advancing Video Analytics generally but when applied to
the project it will significantly lift the commercial opportunity;
2) Unique and innovative metadata enrichment;
3) Increasing intra-camera recognition for effective enhancement of appearance models.
The main benefits will include:
1) Provision of true capability for real time and retrospective automated moving object
tracking with enhanced object identity data across multi-camera scenes with complex
backgrounds;
2) Considerably more effective forensic video tracking capabilities saving time and increasing
search success rates;
3) A robust framework on which to develop and productise practical applications having
solved key technology roadblocks